Harnessing Driver Data in Rental Vehicles

Fleetfoot is our driver engagement and behaviour change tool for fleet operators. We use game mechanics and real world rewards, combined with telematics hardware and data analytics, to engage, motivate and improve drivers of light commercial vehicles.

Professional, safe and efficient driving is seen as important for brand image by many companies. We have been approached by an interntional vehicle rental company who wish to adapt our platform and convert it into a rental proposition. This will be both for professional fleet hires and consumers.

We want to demonstrate that this version of fleetfoot can work in a rental vehicle environment. We want to use the driver generated data. We will visualise and transparently give the data back to the customer. By adding game concepts to this data, we can nudge better treatment of rental vehicles. The customer will receive a percentage discount from their final bill, based upon how well they have driven. This will not only make for safer driving, it will also boost fuel savings for the customer, and reduce maintenance costs for the rental company.